Total synthesis of (+)-aspercyclide a and its analogues

Allergic disorders such as hay fever and asthma currently afflict approximately one quater of the population of Europe and the USA. Current therapies only alleviate symptoms, they do prevent the conditions. The research proposed here is geared towards the development of an efficient chemical preparation of a natural substance, (+)-aspercyclide A, that is known to inhibit a key protein-protein recognition event involved in all allergic pathways and which could represent a crucial lead for the development of new preventative treatments for allergic disorders. The chemistry that is proposed to be developed will also allow structural analogues of the natural substance to be readily prepared such that, following biological screening, more potent substances can be identified.